Developing Sustainable Single Crystals for Ultrasensitive Medical Imaging Devices

X-ray detectors are used in a wide variety of sectors, including medical imaging, quality control for electronics and food products, safety scanning and research. Current technologies for X-ray detectors rely on silicon single crystals, amorphous selenium or Cd1-xZnxTe to detect X-rays via direct or indirect methods. When an X-ray photon is incident on a direct detector, an electron-hole pair is produced through the photoelectric effect. These charge carriers then travel through the device to be collected. However, in an indirect detector, a scintillator is used to convert the X-ray photons into visible light. The visible light then goes on to photoexcite electron-hole pairs in a silicon photodiode, which produces an electrical signal. Direct detectors have advantages over indirect detectors as they enable higher spatial resolutions to be reached and are well suited to novel inorganic materials that are only weakly luminescent but are otherwise strong X-ray attenuators.
The detection limits on these devices mean that the scope of their use is limited. In medical imaging (for instance with CT scanners or X-rays) the X-ray dose rate is low enough to be safe for patients, but, if the detection limit could be improved so a lower X-ray dose could be used, the process would be safer to people who are exposed to X-rays much more than recommended (medical staff or those with chronic conditions). Currently, a full chest-abdomen-pelvis scan corresponds to around eight years of background radiation per scan. The opportunity would also arise for processes such as X-ray videography, as with a lower dose rate per scan, many more scans could be performed and a clearer image gained.
One of the aims of the project is to develop new materials for radiation detectors. These materials should be non-toxic, environmentally sustainable, as well as possessing the necessary chemical properties for X-ray detection. Elements with high atomic number allow for strong attenuation of X-rays. Single crystal materials with low ion mobility and low dimensionality reduce the negative effects of structural defects while low dark currents allow for the detection of low dose rates. It is also advantageous for the charge carriers to have a large mobility-lifetime product to achieve a higher charge-collection efficiency and stronger photocurrent signal.
The other aim of the project is to improve the functionality of radiation detection devices using current materials. This follows two paths: surface passivation to improve performance and optimisation of the device structure. The surface can be considered as a defect, with many trailing bonds where ionic conductivity could become possible. Passivating the surface can reduce some of these defects and hopefully improve device performance. To optimise device fabrication, work needs to be carried out to develop methods, such as chemical vapour deposition, to create films thick enough to fully attenuate an X-ray beam. In addition to growing sufficiently large films or crystals, the structure of the device can have an impact on the how effective image visualisation can be. It has been found that parallel arrays often allow for better charge carrier transport in layered systems, but more work could be undertaken to fully take advantage of this.
This project falls within the EPSRC functional ceramics and inorganics research area, and medical imaging research area.